University of Central Lancashire And Eric Wright Group Limited

To design, develop and implement an organisational development programme to improve business performance and operational management processes.